The University of Essex and Lubron UK Limited KTP 22_23 R3

To develop smart predictive monitoring and maintenance for water purification systems using the latest IoT and signal processing techniques.